Birmingham City University and Barton Storage Systems Limited

To develop and implement new IT and marketing strategies, bring about organisational change, and plan and implement acquisition or investment to achieve vertical integration in injection-moulded goods.